APPCOMM - AI Powered Process for Communicating Orchard Management Metrics

Fruit growers in the UK are facing an unprecedented set of challenges, including a changing climate, shortages of labour and rising input costs. To face these challenges, the UK fruit production sector is undergoing an enormous digital transformation to become more data driven. Commercially available systems are now gathering data from satellites, drones, ground based systems and permanent in field monitors.

Rather than being confronted with vast swathes of impenetrable data from multiple sources across multiple platforms, growers need access to crop insights that are accurate, actionable and timely. This can enable labour and automated systems to be deployed, and crops to be optimised, increasing productivity whilst reducing chemical requirements and waste from undersold fruit.

The outputs for this project will be a proof of concept, cutting-edge generative A.I. model, trained on our partner growers' data, and able to provide answers to growers' questions about their data and crops in plain english. Querying this model using a simple text based interface, growers will be able to ask simply-worded questions in an unrestricted manner. These will be answered based on the enormous wealth of information stored in the tree-level data system, bringing advanced data science capabilities to growers unskilled in data use. APPCOMM will enable growers to answer questions about their production at a granular level and understand trends to make data driven decisions about interventions, where previously decisions had to be made about the block as a whole.

This solution is particularly timely:

* To take advantage of new data sources recently available with a resolution capable of informing tree level management
* To utilise new technologies of precision GPS enabled sprayers with tree level accuracy
* To deploy and develop new technology now available in query translation optimised large language models
* To help protect national and global food security; ensure effective and profitable production as grower margins are ever decreasing; manage tightening environmental and chemical regulations; and prepare UK growers to take advantage of new AI technologies coming to market.